Collaborative AI-Powered Script Visualisation Tool for Authors and Screenwriters

PerceptAI is a collaborative AI tool for scriptwriting that automatically generates pre-visualisation of the script to provide real-time feedback to the author. Authors can edit dialogues, actions and locations in a traditional way while simultaneously contemplating a unique visualization of how characters in a scene interact with one another. This allows authors a visual overview of what is happening in the script, spot any inconsistencies in the plot or characters. PerceptAI democratises the use of sophisticated AI/ML for pre-visualization and gives instant feedback to the author, facilitating an iterative approach for script-editing and refinement that was not possible before.